High Speed Alternating Current Field Measurement (HS-ACFM)

Rolling contact fatigue is a constant problem in rail networks world wide and the resultant gauge corner cracking (GCC) can result in catastrophic failure and loss of life. This type of cracking appears in an area on the corner of the rail head where contact pressure between wheel and rail causes considerable shear forces in a small area and can lead to sudden failure of the rail and derailing of the train. This project will research the development of a system to incorporate Alternating Current Field Measurement (ACFM) on to a vehicle operating at line speed. High Speed ACFM (HS-ACFM) will provide enhanced asset management for rail head condition. This will permit the optimisation of rail grinding and replacement programmes leading to reduced ownership costs with enhanced operational safety.